Search for the Higgs Boson at the ATLAS Experiment

Over a century of study has led physicists to develop the Standard Model theory (SM) of the building blocks of matter and the forces among them. This combines the strong force which binds quarks into nuclei, the weak force which explains radioactivity and the electromagnetic force which holds electrons in atoms. To date, it is the most accurately tested scientific theory, verified to a few parts per billion! Given this amazing success you may wonder why scientists have any doubts about the theory. However, one piece is missing: understanding the generation of mass. Despite all of the SM's testable predictions, it cannot predict any particle's mass (and by extension cannot explain your or my weight). This challenge inspires theories ranging from tweaks of the SM, to more outlandish, but possibly true, theories which require a plethora of new particles, possibly accounting for dark matter. In 1964 Peter Higgs, now Edinburgh professor emeritus, proposed an elegant solution to the mass generation problem requiring only one new particle. This 'boson' grabs hold of other particles and the stronger it holds on, the heavier they become. The eponymous Higgs boson has been a holy grail of fundamental science ever since. Although the Higgs boson was devised to generate mass, its own mass is unspecified. Scientists worldwide have searched for it unsuccessfully, ruling out large mass ranges and driving the search to increasingly high energies. Evidence from other precision data now predicts that if the SM Higgs boson exists, it can be found at the Large Hadron Collider (LHC) at the European Centre for Particle Physics (CERN) which will collide protons in a 27km underground ring at unprecedented energies in 2008. There, we should find the long-awaited SM Higgs boson or, possibly, a boson with unexpected properties revealing that more complex dynamics occur in nature, prompting an entire re-think or extension of the SM. If it exists, my proposed programme will discover the SM Higgs boson in the experimentally favoured low mass range. If not, I may find nature's Higgs surrogate. My careful study will identify which of these scenarios is realised. I will search data from the ATLAS experiment at LHC, analysing 10 billion catalogued collisions, a task likened to finding one phone number in a 1000 directories. However, this is no random search since we know how to look for this 'number': we can do the equivalent of finding out the person's surname by looking for known characteristics of the Higgs boson in data! Theoretical understanding of the boson and experimental skill will pinpoint it in the midst of the maelstrom of activity in energetic proton collisions. I will build and lead a team in the Oxford ATLAS group to find the Higgs boson in its decay to two tau leptons or bottom quarks. With careful analysis of the data, these will provide distinctive experimental fingerprints. Simulations show that these decays will yield the five statistical standard deviations 'gold standard' of convincing discovery. The combination of the group's expertise and my in-depth experience from the USA's Tevatron collider will provide a firm foundation for each member of the team to study one element of the signature. For example by homing in on datasets which contain signatures of known particles which decay like the Higgs boson, the identification algorithms can be honed. Finding the tau lepton or bottom quark requires algorithms which I will base on my experience of precision measurements in the bottom quark sector. These studies will characterise the ATLAS hardware enabling us to search the phonebooks of nature which the experiment provides. We cannot be sure that the Standard Model Higgs boson exists, but we can be certain that the hunt for the Higgs will be a fascinating journey whose destination may prove Peter Higgs right, or even more excitingly, that nature is richer and more complex than he imagined.